Utilisation of waste and rainwater

This unique system for the utilisation of waste and rainwater operates through re-direction from waste and rainwater systems. However this unique system does not just capture this water in a butt or other suitable storage medium, it filters the water to remove impurities and also involves a diverter valve that returns excess water to the drains along with the impurities removed. The butt can never overflow and substances that can cause stagnant water are removed.